Nottingham Trent University and Baxter Freight Limited KTP 23_24 R2

To create a network and package of sustainability focussed solutions for the international logistics and supply-chain sectors, assisting customers achieve best Net Zero practice and drive change(s).